RCA and DESSIPI AKT 3

To design innovative ML and AI models that enable fashion retailers to optimize range planning and allocation across retail estates by accurately forecasting clothing types, quantities, and store placements. These predictive capabilities align production with consumer demand, reducing waste and increasing profitability.